Porous Liquids (PLs): Understanding, scope and applications

The invention of new materials with useful properties is essential to meet global challenges, such as generating energy cleanly and using it efficiently. The invention of Porous Liquids (PLs), recently reported jointly by the investigators in this project [Nature 2015, 527, 216], is an important advance with broad implications for future technologies. PLs are liquids which have permanent holes (micropores) within them, and as such are hybrids of two well-known and widely-used classes of material, specifically microporous solids and liquid solvents. Each of these classes of material provide the basis for many current industries globally. PLs bring together the ability to selectively absorb large amounts of gas (as with microporous solids) with the ability to flow (as with liquids). With development, they are expected to become the basis of a range of new technologies in the coming years.
The vision of this proposal is that through greater basic understanding and application-driven development, PLs will ultimately provide the basis for new technologies in the areas of clean energy, chemical separations and as 'super solvents' - advances that would not be possible with porous solids or conventional liquid solvents alone.
This project has been designed as a critical step toward reaching this goal. Initially, we will obtain better basic understanding of these material by studying how they absorb, transport and release various industrially important gases, under a range of conditions. We will also synthesise new types of PLs with a range of different compositions and structures to understand better the full scope of this new class of materials, and how the structure and composition may ultimately be used to design the materials for a specific application. Computational modelling will be used to provide accurate molecular-scale models of these PLs which will help in understanding their observed properties. Based upon these findings we will begin to explore possible future applications for PLs, such as in more energy-efficient industrial gas separation processes, safer chemical processes and more efficient battery technology. Overall the project will be a key step in realizing technical and commercial benefits to the UK from the invention of this new class of materials. The project is multidisciplinary, involving experts in materials synthesis, computational modelling and chemical engineering and will provide a first rate training for three early-career scientists in this exciting new field.

Potential impact
We have a strong collective track record in achieving impact based on fundamental science and are committed to this in the future. The PI, SLJ, founded a spin-out company, MOF Technologies (www.moftechnologies.com), in 2012 based on IP arising from an EPSRC-sponsored project (GR/T23145/01, 'Solventless synthesis of metal organic frameworks,' £113K, 2005-2008). He acted as CTO until Series A funding was secured in 2016. MOF Technologies now employs 12 staff and in 2016 enabled the first commercial application for a MOF (in partnership with Decco US Post Harvest Inc.), which is a major milestone for the impact of these materials. Likewise, AIC was a scientific cofounder of IOTA NanoSolutions Ltd (now trading as Tandem Nano Ltd), and is an inventor of its primary patent base (e.g., WO2004/011537A1, WO2005/075546A1, http://www.tandemnano.com/patents). This colloid technology also stemmed from EPSRC-funded science (GR/N39999/01). More recently, we initated discussions to commercialize a pollutant capture technology arising from an EPSRC Programme Grant in 2014 (EP/H000925/1).

A further spin-out company is currently being considered to advance PL technologies, and discussions are being held with potential stakeholders. IP generated through this EPSRC project will belong to QUB and/or U Liv depending on where Invention Disclosure Documents are filed (an agreement will be drawn up prior to project commencement). IP may be licensed to the new spin-out or to more established companies, as appropriate. A partnership between QUB and Shell has been developing since 2015 (see Letter of Support). Discussions with Shell have identified potential applications in sour gas sweetening (Task 6.1). Current amine-based scrubbing methods are problematic in terms of the energetics for amine regeneration, corrosion, and toxicity. If made scalable, PLs are uniquely poised to solve these problems with minimal or no retrofitting of plant. MOF Technologies may also be interested in exploiting the outcomes of this project, especially since Type 3 PLs (Task 4) contain MOFs, providing a new avenue for the commercialisation of MOF materials. We will also develop further potential stakeholders by organizing up to five industrial visits to QUB and/or Liverpool for one-to-one clinics to demonstrate the continuous flow gas separation process (Task 6.1 in the Case for Support) or other developments (e.g., porous electrolytes, Task 6.3).

We will provide up to 6 summer studentships over the grant period for undergraduates and potentially school students in order to provide them with potentially career-changing experience. Porous liquids are at the cutting edge of materials research, as evidenced by our publication in Nature in late 2015, and we will seek to disseminate the results from this project at a comparable level. Academic conferences will be used to disseminate the work to academia and industry, where present. The new £68M Materials Innovation Factory in Liverpool offers additional possibilities for industrial engagement (>100 industry researchers to be collocated there as of Q2 2017). For advocacy, we will engage with the media to disseminate results to non-academic researchers and the general public; PLs have attracted much media attention since 2015 from national press and radio (e.g., SLJ explained these materials on the Radio 4 World at One programme in 2015) as well as over 200 online sources, and we anticipate high levels of interest for our new findings. We will set up a dedicated web site to publicize the project to the public and to act as a focus to interact with industrialists and media. We will also commission a professional video for dissemination via this web site and YouTube. Lastly, the two PDRAs will establish and manage a dedicated Twitter feed on the subject of PLs to highlight progress in this new field, either in our project or in others, and to serve as a discussion forum for researchers interested in this subject.